Modens Lincolnshire Plum Bread

Simon's Quality Butchers a well established butcher & baker aquired Modens Lincolnshire Plum Bread Company late in 2013, this company was closing down with the loss of three jobs and would have been the loss of a family recipe dating back to 1936. The company now continues to grow, with new outlets activly being sought both locally & nationally.